Live interactive online classes for schools

Schools are facing unprecedented challenges in education provision during Covid-19 lockdown. Our vision is to provide them with a cutting-edge, easy-to-use, technical solution to deliver excellent remote teaching which will enhance continuity of education during the current lockdown and future restrictions on face-to-face contact. It will also permanently provide valuable new methods of education delivery beyond Covid-19 conditions.

Specifically, this project is for the creation of a video and audio system for delivering live interactive online educational classes which are safe, secure, and appropriate for a classroom context.

Many schools are currently experimenting with existing video conferencing software. There are numerous reasons why no existing software is fit-for-purpose for delivering online lessons in a school context, including potential for:

* malicious attacks/access to lessons (as in recent press reports e.g. BBC 10/04/20, Sky News 10/04/20, TES 02/04/20 & 03/04/20, Guardian 02/04/20)
* unsupervised video communication between children and teachers/malicious actors
* lack of data security including out-of-EU transfers breaching GDPR
* accidental/intentional user broadcast of inappropriate images (e.g. inappropriate attire or background)
* amplification of socio-economic/home-life inequalities in students' video backgrounds
* conference management controls not appropriate for school lessons context

Providing a genuinely context-appropriate solution designed specifically for schools will revolutionise delivery of remote education in this country.

We are already delivering a partial solution -- Sparkjar -- our world-leading, teacher-student communication and workflow platform, providing ground-breaking, timesaving and communication-enhancing tools. It is fully implemented in testbed schools and we have pre-existing, exciting and realistic plans to roll-out at scale.

Sparkjar was designed for standard teaching conditions, but is already adding great value for testbed schools during lockdown, improving communication with students, resource sharing, and setting and marking assignments. What it cannot currently provide is a platform for full delivery of live interactive online lessons. This project is to add that functionality in the form of a new Sparkjar Smart Classes system which will take Sparkjar from being a world-leading solution for face-to-face education, to also being so for the delivery of fully online lessons.

Under a project "Extension for Impact", we will undertake a series of activities to increase our speed to market and extend the positive impacts of the project to society and the economy.